The physics and biology of proton beam therapy

There is increasing evidence that protons, depending on their energy and the position of cell radiation relative to the Bragg peak, induce a different range of DNA damage compared to x-rays. There is also evidence suggesting that this variety of proton-induced DNA damage can lead to an alternative cellular DNA damage response compared to that caused by x-ray-induced DNA damage, mediated by different DNA damage signalling and repair pathways. Molecular and cellular biological studies and techniques will be combined with MC simulation of beam-cell interaction over a range of energies (up to 60 MeV) to improve our understanding of the radiobiology of proton beam therapy. This will include modelling and characterisation of the treatment beam and be supported by 6-12 month placements at Clatterbridge Cancer Centre for familiarisation with experimental challenges and data taking for benchmarking purposes. The result of this work will then form the basis enhanced treatment planning models.